iDEA Global Pandemic Preparedness Kit

The Inspiring Digital Enterprise Award (iDEA) is an international programme that helps people of all ages and backgrounds develop digital, enterprise and employability skills. The iDEA platform provides free digital skills education in the form of bite-size modules called "badges" that can be accessed by anyone, anytime, anywhere when they are online. Anyone who wants to be digitally literate and learn how to optimise opportunity in a digital world can enhance their prospects by gaining vocational skills using iDEA.

Supported by Innovate UK, iDEA has created the "Global Pandemic Preparedness Kit" - a series of digital badges targeted towards people of all ages, experience levels and backgrounds to help them understand what a global pandemic is, learn vital skills for managing crises, and provide current and future workforces with vital skills and knowledge that are applicable, actionable and transferable across all aspects of their lives and to ultimately help stabilise and strengthen the UK's economy during its recovery.

As part of the "Global Pandemic Preparedness Kit", iDEA has created three new digital badges to help people:

1. Understand what a pandemic is, where to find reliable information, and how to adapt in times of a global health crisis.

2. Enhance mental wellbeing, covering tips for coping with uncertainty, stress management, fostering positive relationships and developing a growth mindset.

3. Understand how to make use of the latest technology for effective learning, working and socialising in a virtual world, along with tips and advice to boost inspiration, motivation and productivity.

These three new badges are supplemented by existing badges on iDEA to enhance the curriculum at no extra cost. iDEA badges that are incorporated into the kit include: Fake News, Safe Online, Collaboration, Money Management and Intro to Social Media, just to name a few.

The innovation of our project lies in the scalability, accessibility and ease of use of the iDEA platform in combination with the delivery of this well-rounded programme that is relevant and practical to learners from all walks of life. iDEA is the global leader of digital badging with more than 930,000 learners ranging from age eight to 83 in over 100 countries who have completed over six million badges and achieved more than 80,000 Awards.

The Extension for Impact will enable a 4th digital badge to be added to the Global Pandemic Preparedness Kit, that will equip and prepare people to enter (or re-enter) the job market during this trying time. The aim of this new badge is to help people enhance their job prospects and careers by building interview-readiness, growing their confidence, and thus empowering them to reach for their career goals and take advantage of opportunities that come their way. The Extension for Impact will also fund Application Server Hosting for iDEA's growing user base, to ensure that iDEA can continue to operate and sustain the 60,000 new learners who have registered since the initial Global Pandemic Preparedness kit launched and the nearly 1 million total learners all over the world that depend on iDEA.